Power Generating & Energy Saving Windows

‘Power Generating & Energy Saving Windows’ is a project which addresses Innovate Uk's ‘Material Innovation for a Sustainable Economy’ call, with its objectives of reducing the energy consumption and material usage involved in the manufacturing of solar cells, while enabling a new market through the development of colourless transparent photovoltaic thermal control window glazing units, that both generate and save energy as a single multifunctional building material.
The project combines supply chain partners for Building Integrated Photovoltaics (BIPV), including developer and producer of glazing Polysolar, PV materials specialist Merck and HVM Catapult partner CPI.
The project will be innovative in developing PV manufacturing processes, without using critically scarce materials. As well as reducing energy consumption in its life and its manufacture, the PV window product offers a significant environmental impact through power generation and savings.